QMUL Experimental Particle Physics Consolidated Grant 2012-2016

The QMUL Experimental Particle Physics Group has an exciting set of particle physics experiments at the forefront of the field. Members of the Group have been working on the commissioning and analysis of data from the ATLAS detector at the CERN LHC which has just finished its first full year of data taking from which over a 100 papers have been published. The ATLAS Group will continue the study of the top quark, started at the CDF experiment, at the LHC and the expertise gained will allow us to probe for new physics such as the discovery of the Higgs particle or Supersymmetry. We will also continue our study of proton structure at the highest possible energies. The QMUL Group is also involved in upgrades to the ATLAS detector for the higher luminosity by participating in the ATLAS Tracker Upgrade Level One Calorimeter Trigger upgrade programmes. At the other end of the mass scale the neutrino group is exploiting data from the T2K long baseline neutrino experiment in Japan which will continue the investigations of the recently discovered neutrino oscillations and participating in the rich programme at the SNO+ detector in Canada. In addition the Group is at the forefront of preparations for the SuperB collider project and will look to exploit new opportunities, such Dark Matter searches or Linear Colliders when they become available.

Potential impact
The research of the QMUL Particle Physics group is primarily experimental particle physics aimed at understanding the fundamental constituents of the universe and the forces they interact through. This research is currently centred on the ATLAS experiment at the CERN Large Hadron Collider whose primary aim is an understanding of the origin of mass in the universe, and the T2K experiment in Japan which studies neutrino interactions with the ultimate aim of understanding the matter-antimatter imbalance in the universe. The research will directly lead to increased scientific and public knowledge and awareness.

Schools and members of the public will benefit from articles, talks, workshops, masterclasses based on the ATLAS and T2K experiments and on the exciting new results from this research. Business, industry and other scientific disciplines will benefit from spin-off activities related to the ongoing R&D for future upgrades to ATLAS and T2K and new experiments and from partnerships exploiting the Grid computing facilities that we have developed to analyse the massive amounts of data generated by the research.